University College London And PassivSystems Limited

To develop intelligent recommender systems for improved home energy management, using consumer profiles and energy consumption data to automatically recommend and optimise services. To embed behaviour change and iterative interaction design techniques to develop tools and representations to encourage sustained customer engagement.